Baryonic Cycling in the MUFASA simulations

Investigating the processes behind galaxy formation as seen in the Mufasa simulations. This involves looking at Xray Luminosities and galaxy properties to investigate links and trends